Seasons out of cycle

My research looks at how seasonality can be understood and questioned through art, alongside the study of how natural processes define the seasons. I use personal writing and hands-on methods like ritual making, crafting objects, and making videos to show how art can go beyond simply representing the seasons and question conventional understandings of seasonality itself.

I see seasonality as a way to guide my artistic research, finding new ways for art to challenge the usual ideas of seasons. By drawing on folk traditions and observing changes in my environment and unexpected seasonal events I use ritual, sculpture, and film to explore how our sense of place and time can be shaped by seasonal changes, developing an ongoing art practice that explores new ideas and perspectives, helping us understand diversity in the context of the climate crisis.